Applied Quantitative Methods Network: Phase II (Resubmission of proposal)

The Applied Quantitative Methods Network (AQMeN) Phase II represents an ambitious and wide-ranging set of activities that will: exploit the UK's social science data infrastructure through a programme of research, expand the boundaries of academic knowledge, contribute to the evidence base supporting public policy decision making, build capacity amongst social scientists in quantitative methods, create new toolkits and resources for data users, and improve public understanding about complex social issues affecting the UK. Phase I of AQMeN, which began in 2009, focused on addressing a major gap in quantitative skills amongst Scottish social scientists. However, engagement with policy makers during Phase I highlighted gaps between academic research and policy-based evidence in key areas of government importance which they were not able to address because of limited capacity to conduct advanced statistical research. This proposal attempts to address some of these gaps.

Our main goal is to develop a dynamic and pioneering set of projects that will improve our understanding of current social issues in the UK and provide policy makers and practitioners with the evidence to build a better future. We focus on three key strands of research:

* Education and Social Stratification - This strand aims to better understand the ways in which social class differences in entry to, progression in and attainment at tertiary education affect individuals' labour market outcomes and their civic participation. The proposed research will provide an in-depth analysis of individuals' educational and labour market trajectories and will try to explain how educational differentiation of curriculum and status shapes individuals' life chances.

* Crime and Victimisation - This strand will seek to explain the dramatic change in crime rates in Scotland and many other jurisdictions. It will also draw on international data to understand and compare the determinants and impact of criminal careers amongst populations of offenders. This analysis can be used to identify the potential impact of interventions and national crime reduction policies.

* Urban Segmentation and Inequality - This strand will create innovative new measures of social segmentation and combine these with cutting-edge longitudinal and sorting-model techniques to explore the causes of neighbourhood segmentation, household location choice and neighbourhood inequalities. It will also explore the effect of such inequalities on life chances and wellbeing for individuals and communities and the implications for how we design interventions through the development of policy simulation toolkits.

Bringing the research strands together represents an innovative approach to social science research. For example, we will attempt to understand the various roles that education, crime and urban segmentation play in determining life chances and outcomes. We can also derive robust models of the economic costs and the benefits of policy interventions by taking account of the links between education, crime and urban segmentation.

Our programme of research will feed into a broader set of training activities and knowledge exchange events that will benefit the wider social science community. Doctoral students will be the primary beneficiaries of our training activities, thus boosting capacity in quantitative methods skills amongst the emerging members of the academy, and the training manuals, dissemination materials and policy toolkits that we develop will leave a longstanding legacy for future researchers. Our programme will place UK social science on the international map as exemplars of how to do statistically well-informed policy research, how to exploit existing high-quality data resources, and how to embed a programme of training in these activities so that the next generation of researchers emerges with a deep understanding of advanced research techniques applied to society's needs.

Potential impact
Impact on policy and practice
Our policy and practice stakeholders (see Pathways to Impact for details) will benefit from the research through direct and regular engagement that feeds their research priorities into the heart of the research process from the start and throughout the life-time of the project. This direct engagement process will benefit the policy makers in their high level strategic decision making, but also the work of those who support the policy makers (including research analysts, statisticians and economists) who will also have access to the research findings and (where possible) research data to conduct further analysis, if desired. Practitioners will benefit from getting a clearer understanding of how different elements of their operational activity impact on different outputs and outcomes, which will enable them to plan and deliver services more effectively and efficiently. Wider impact will be achieved through the creation of knowledge gateways and champions to ensure the research has wide reach. These outcomes will benefit the public through the delivery of improved public services that are predicated on a robust evidence base, for example: victims of crime, users of the criminal justice system, communities suffering from disadvantage and inequality, students making important life choices at school, young people with substance misuse problems or other health behaviours, and members of general public who are considering their constitutional future.

Some specific areas of policy that we will target our impact strategy towards includes:
(1) The contribution of evidence to key policy debates including: the impact of the new police reforms to create a single Scottish force; whether Scottish Government achieves key National Outcomes such as 'we live our lives safe from crime, disorder and danger' and 'we have tackled the significant inequalities in Scottish society'; the effectiveness and impact of the new Curriculum for Excellence in Scotland; and Scotland's Agenda for Cities (2012) and the ongoing commitment to 'support disadvantaged communities' and 'ensure that opportunities are available to all'.
(2) Feeding into strategic thinking around the Long Term Strategy for Population Surveys in Scotland 2009-2019 developed by the Office of the Chief Statistician, which will also support the ongoing work into alternatives to the Census.
(3) Contribute to the Data Linkage Framework for Statistics and Research, developed by Scottish Government, and the establishment of a data linkage centre through collaboration between the Information Services Division and the National Records of Scotland. Our programme of knowledge exchange and public lectures (aimed at a very wide audience from all sectors) will continue to be of benefit in a general sense to those with an interest in specific areas of social science research, and may result in wider collaborative projects (as occurred during Phase I).

Public impact
We also anticipate benefiting new public audiences through our 'public engagement' strategy which will involve the media, Getstats and the Beltane Public Engagement Network in finding new and innovative ways of getting our research findings heard and understood by, for example, school children, community groups and other receptive audiences. We hope to have impact not only by enriching public knowledge about the areas of research under study, but also by finding new ways of increasing people's statistical literacy. This element of the work will be supported by the creation of an Associate Dean in Quantitative Methods and a new Chair at the University of Edinburgh (UoE) to support AQMeN activities (this represents a commitment of UoE made at Phase 1). They will develop and deliver the 'Stats for All' campaign at UoE providing open and equal access to numerical training for all students (and staff) throughout their degrees. Similar activities are also planned at University of Glasgow.